State of Health Including Evaluating Longevity Determination of batteries (SHIELD)

Project SHIELD (State of Health Including Evaluating Longevity Determination of batteries) seeks to provide reliable and cost-effective State of Health monitoring for each cell in a battery module, increasing longevity through electronic management and performance monitoring.

Crucially SHIELD technology enables cost-effective grading of cells at the end of first life for safe/low-cost transportation to recycling facilities, or for re-purposing in second-life application.

Although second-Life extends useful life of EV batteries, with a projected 350,000 EV batteries converted to second-life by 2030, Safety and Reliability are going to be paramount.

Project (SHIELD) incorporates the benefits of (Lab-Based) Electrochemical-Impedance-Spectroscopy(EIS) State-of-Health approach into a BMS adaptable solution, using novel hardware and software algorithms. By tracking cell degradation over its life cycle and monitoring performance changes in use, SHIELD aims to identify critical failure risk in advance and safely shut down the module before a failure occurs. The project builds on UTE's Weld-free technology for ease of remanufacture and supports the next stage into second-life.